Forms in many variables

A Diophantine equation is an equation to be solved in integers (the sequence 1,2,3,... are the positive integers), for example(*) x^2+y^2=z^2has the integer solution (x,y,z)=(3,4,5). This example is a so called quadratic equation ,since all terms occur as a square. One can also consider Diophantine inequalities, for which oneis interested in making a certain quantity, for example a x^2 + b y^2 + c z^2 very small , where now a,b,c are real numbers like 3.141..., but x,y,y are still integers.The proposed research deals with an important subclass of Diophantine equations/Diophantine inequalitiesand aims to advance our knowledge in several key aspects, in particular:1) Since dealing with individual Diophantine problems is extremely hard, we aim to do better on average .2) Our second goal is to study quantitative aspects like the number of solutions for quadratic Diophantine equations.3) We want to discuss not only solutions of Diophantine equations in integers, but also in primes numbers(a prime number is an integer exceeding 1 and only divisible by 1 and itself, like 2,3,5,...)This research addresses key aspects of pure mathematics, in particular number theory, and its main benefitsand applications are are again in pure mathematics, in particular number theory.

Potential impact
This research proposal concerns research in pure mathematics, and its main impact will be again on pure mathematics. The proposed research is not only relevant in its original domain, namely Analytic Number Theory, but also to neighboring fields like modular and quadratic forms or Diophantine Approximation. As usual for research in pure mathematics, this does not preclude future applications to other fields outside mathematics, or applications of economic interest, but these effects are very difficult to predict and usually work on a very long term basis, counting in decades rather than in years. Pure mathematics is an essential part of our culture, and advancing our knowledge in pure mathematics therefore also advances our culture. Moreover, this research proposal includes a one year position for a postdoctoral research assistant, this way contributing to the training of the next generation of UK researchers.